Sheffield Hallam University a nd The Fuel Trading Company Limited

To develop an innovative cloud based fuel card management system through the embedding of advanced user centered design techniques and technical expertise.